Consumer Models for Assisted Living - CO-MODAL

The aim of the CO-MODAL project is to support the development of a market for independent living products for "young" older people (YOP); i.e. those people who are approaching retirement and older age in the 50 – 70 year age range.
In particular, project is considering the YOP as a consumer or user of assisted living technology (ALT) products. Project team’s investigations is focusing on understanding the needs and behaviours of four segments:
1. “YOP Consumer Users”: YOP who purchase ALTs for their own use; i.e. those YOP who buy and use the ALT
2. “YOP Purchasers”: YOP ‘decision gatekeepers’ involved in the purchasing decision for other older ALT end users; i.e. those YOP who buy but do not use the ALT
3. “YOP Users”: YOP who use ALTs but refer to other non-YOP ‘decision gatekeepers’ such as a family member, carer or advisor, to make the purchase decision i.e. YOPs who use but do not buy the ALT
4. “YOP Non-users”: YOP who neither buy nor use ALTs